New Rodent Control System

Biotronics Ltd has in conjunction with an EU consortium funded by an FP7 Grant developed a brand new system for rodent control. The delivery system sprays the rats from an aerosol as they pass through a tube. The toxin which is new will land on the fur and pass through the skin into the bloodstream. It is faster and more humane than other products on the market and enters a market wher the current toxins are failing - stories of resistant rats are in virtually every news paper and on TV. Our product is environmentally friendly - it is in a sealed aerosol and the compound itself is not soluble and is in fact a vitamin - that you find in your yoghurt or breakfast cerial. Rats however are especially sensitive to it.